Practice based research on how to present Roman Wales to a public audience using screen based media.

My practice-based research project will investigate ways of presenting Roman history and
archaeology at the National Roman Legion Museum (NRLM). It will test ideas for
refreshing and communicating the history of the Roman occupation of Wales to new
audiences in and around the site using a variety of audio-visual media. Through this work,
I will generate new knowledge about the history of the Roman occupation of Wales, and
the aesthetic, narrative and technical possibilities of audio-visual media in museums.